University of Plymouth and Wates Construction Limited

To research, select and embed sustainable technologies into bid propositions and implement these on projects to the benefit of both the company and customers.